MRC/UCL Centre for Medical Molecular Virology

Viral infection remains a threat to health. We would like to understand the mechanisms by which viruses cause diseases such as AIDS, hepatitis chicken pox as well as damaging the unborn fetus. We will do this by studying viruses isolated from patients and by looking at how the patients respond to viral infection. We hope that this will allow us to develop better vaccines or therapies to combat viral disease.

Technical abstract
The proposed new UCL MRC Centre for Medical Molecular Virology builds on past achievements to develop three new programmes of research. These are host immune responses and immunity/immunopathology , viral genome associations with disease, and cellular molecules critical for viral replication. The focus remains on clinically relevant, persistent viral infections. Key to each programme, will be the establishment within the Centre of new technologies, including massively parallel sequencing and high-throughput screening, and sophisticated bioinformatic tools. These will support a systems biology approach to virus-cell and virus-host interactions. Our second objective is to develop our unique ?Bench to Bedside? 4-year PhD Programme. Science graduates will each have a clinical and a basic science supervisor and will develop a translational research project. MRC Centre funding of PhD studentships would allow us to develop virology training within this Programme.